Environmental Sensor Network Infrastructure

To provide an open wireless infrastructure within commercial buildings to enable and support the deployment of new products and services to deliver the "Internet of Things".